Rwrk Studio 2024

RwrkStudio is a lifestyle company focused on upcycling and the circular economy. We aim to provide a valuable service to consumers and give new life to their garments through upcycling. Our business aims to reduce the scale of discarded garments and the associated carbon and water footprints through our unique upcycling expertise and in-house design capabilities.

Our key USP is our rare expertise in upcycling, an operationally and logistically challenging business which has never before been done at scale. Using our patterns, blocks and design 'IP' we are able to create upcycled garments at scale and our in-house design capabilities ensure high quality and continued professional development in the field of upcycling. This is a sustainable brand but we also explore the vast possibilities of what can be created.